Optimisation Methods for Model-Driven Engineering

Optimisation problems are a fundamental part of science and can be encountered everywhere in the natural world. An optimisation problem can be defined as the process of finding the best solution from all possible solutions. Model-Driven Engineering(MDE) is a paradigm which allows reasoning about systems using the concept of models, an abstract representation of problems. Domain Specific Languages (DSLs) are an effective method for specifying problems in an abstract format by hiding implementation details and focusing more on the problem components.

Describing optimisation problems followed by finding the most suitable optimisation methods to solve them is not a straightforward task. This process requires in-depth knowledge about optimisation methods and also how they can be applied to the given problem description, often requiring complex and extensive computations. The complexity of the steps required can make this process error prone for large or complex problem descriptions. A good approach to this problem could be the implementation of a DSL, allowing the user to focus more on modeling the problem description and abstracting away the process of finding and applying the most suitable optimisation method to the given problem description.

In this project, we will develop an approach for using models to express optimisation problems. We will implement a DSL, which starting from a model describing an optimisation problem, will seek the most applicable optimisation method to find a solution. We will explore the automatic selection and application of the most suitable heuristics and meta-heuristics on models. The end goal is to enable users to use efficient optimisation techniques by specifying their optimisation problem, but without the need of in-depth expertise in optimisation methods.